Convai - Improving Corporate Decision Making & Reporting using AI

Convai is an AI-powered platform designed to help business leaders and reporting professionals improve how they analyse and communicate organisational performance and value creation. Using advanced language models and structured data, Convai supports better internal decision-making and more effective corporate reporting.

Today, businesses are expected to report not only on their financial results, but also on their social, environmental, and strategic performance. However, many organisations---especially small and medium-sized enterprises (SMEs) and charities---struggle with fragmented data, time-consuming manual processes, and a lack of accessible tools.

Convai addresses this challenge by helping users:

* Generate first-draft commentary on performance across key areas
* Explore financial and non-financial data using natural language questions
* Create standardised reports for leadership teams and stakeholders
* Benchmark performance and narratives against peers

By saving time and improving clarity, Convai helps organisations focus on what matters most: understanding their impact and making better decisions.

This project will deliver a working prototype of the platform over six months. It is being developed in partnership with the **Institute for Creativity and AI at City St Georges, University of London**, ensuring the technology is safe, inclusive, and aligned with best practices in responsible AI.

Convai supports a more transparent and accountable business environment by making high-quality reporting accessible to more organisations, not just the largest or best-resourced. It reflects a growing need for tools that combine advanced AI with real-world usability and social impact and aims to leverage the UK's recognised position as a world leader in professional services.